Space Based Interference Detection & Geolocation (IDG)

The aim of this project is to design a simple, accurate and affordable system to detect and locate sources of RF interference which affect commercial satellite services. A space based detector will be developed which can directly measure ground-based sources of radiation in any commercial band and the ground-based processing to localize the source of interference on Earth and inform commercial operators.